University of Ulster and BioPanda Reagents Limited

To develop a new Point-of-Care Sepsis Test Kit, based on cutting-edge, microfluidic and nanomaterial technologies, to deliver high specificity results for improved antimicrobial stewardship at pharmacies, hospitals & GP surgeries.